Fast and cost effective design software for complex engineered systems (axsym ltd)

This project undertakes market research to evaluate the commercial viability of a new software technology for the low cost and rapid turnaround of production design work for engineering manufacturers and for reducing costs in industrial processes. The software design tool exploits modern mathematical techniques that are sometimes referred to as predictive analytics. Use of predictive analytics in engineering could significantly reduce product development costs and time scales.